FR PlyCoat

FR PlyCoat next generation wood fire retardants for a safer, greener world.
Fire & Rescue Authorities in the UK attended 192,600 fires in 2012-13, of a reported 357,000,
where 75% of fire-related deaths occurred in residence/house fires (2). This resulted in ~3500
deaths & 35-70,000 injuries (3). Across Europe >50% of these incidents are attributed to fires
in timber frame buildings (4) costing ~0.3% of GDP or ~£780million(5)
Increased evacuation time increases potential to maintain structural integrity & time for the
Fire Service’s arrival. “FR treated wood…impedes the spread of flames & generates less
smoke (the no.1 cause of deaths in fires). Structural damage is slowed & escape time
increased” (6). The average escape time in tests on FR treated wood were >15 times great
than for non-FR (7)
Limited progress has been made in wood FR in recent years. Many end-users & regulators
recognise hazards presented by the toxicity, smoke & corrosiveness of FR compounds. (9)
There are also current multiple-species issues: 1000s of species of wood that are farmed for
panel products, yet no single product currently available provides FR classification
compliance across all species. FR “PlyCoat” will.
PFS have proven the concept that they can overcome these limitations with a laboratory
environment development FR“PlyCoat”. Now is the time to prove this with real world
application and get the product to market by Development of Prototype.
InnovateUK SMART – helping to save life and reduce injuries through innovation funding!